SILOET 2: Project 5 High Temperature Seals and Oil System

The High Temperature
Compressors and Discs project is a collaborative research and technology project led by Rolls-Royce with University of Nottingham, University of Surrey and Swansea University. The project aims to develop compressor system and material technologies for future civil aerospace gas turbine engines, with potential wider benefits of exploitation in gas turbines for other market sectors. New technologies will enable increased temperatures for gas turbines which will help reduce fuel consumption and resultant CO2 emissions; and improve component life and life predictions. Fundamental and applied research will develop new materials and new designs of compressor sub-systems to improve thermal management.